Harnessing waste-heat from challenging environments with flexible electronics, sponsored by BAE Systems

Harnessing waste-heat from challenging environments with flexible electronics, sponsored by BAE Systems